Radical new coating technique investigation

We are developing a new process to deposit thin metal coating on to conducting plastic surfaces with potentially very significant savings in terms of energy use and waste production. If this can be achieved whilst retaining even metallic thin films there are numerous industrial applications, particularly in the automotive industry, which would benefit.